Learn Medical Art Online Course

At Now Medical Studios, we provide services in medical illustration and animation to our clients. We built Learn Medical Art as an educational platform to provide practical tools and advice to help people create their own scientific visualizations.

We want to help as many people as possible. From prospective students who are looking to enter the field of medical illustration to doctors and research scientists who are looking to create their own educational content to help explain their science story.

Our online course provides various modules ranging from how to create a scientific illustration through to medical art fundamentals.